Expanding the research toolbox in the kinase field: Combining MALDI-TOF Mass Spectrometry and Kinase Inhibitor Profiling

Ubiquitination is an important process in cells where a small protein called ubiquitin is attached to other proteins. This helps regulate various functions within the cell, like breaking down proteins or forming special signalling complexes that communicate information. Most research has focused on a common type of ubiquitination that attaches to specific parts of proteins, known as lysine residues. However, there are other less understood forms, including those that involve unstable connections called ester links, which are hard to study.
This thesis aims to improve the tools scientists use to study ubiquitination, specifically by applying advanced technologies called Matrix-Assisted Laser Desorption/Ionization Time-Of-Flight (MALDI-TOF) and Liquid Chromatography Mass Spectrometry (LC-MS). The main goal is to better understand these alternative forms of ubiquitination and how they relate to important cellular functions and diseases. The LC-MS method will focus on preserving and recognizing these delicate ester linkages, which are often damaged during traditional testing processes.
On the other hand, MALDI-TOF MS is highly sensitive and requires minimal samples, making it ideal for quickly testing a protein called SdeA from the Legionella pneumophila bacteria. This protein modifies ubiquitin in ways that differ from the usual methods found in human cells. Finding ways to inhibit SdeA could lead to new treatments that work against the legionnaire's disease, especially important considering increasing antibiotic resistance, as targeting SdeA might disrupt how it manipulates the host's cellular processes.
By combining LC-MS to detect these unique forms of ubiquitination with MALDI-TOF MS for studying the SdeA protein, this research seeks to deepen our understanding of ubiquitination and identify new strategies for treating bacterial infections.